London Metropolitan University and Mahogany Limited KTP 23_24 R5

To transform, scale and internationally expand a fast-growing creative SME in the global music industry. To facilitate this by implementing a best-in-class professional business model, enhanced brand, benchmarked managerial structure and improved leadership capabilities, whilst retaining authenticity, independence, and humility. Traditionally growth has been organically through word-of-mouth.